NEW APPLICANT: Enabling rapid observation of compact binary mergers with a network of gravitational-wave observatories

Gravitational waves are one of the most remarkable predictions of Einstein's General Theory of Relativity. These can be thought of as ripples in the fabric of spacetime propagating at the speed of light. Gravitational waves are emitted by non-spherically symmetric accelerated masses, such as two black holes or neutron stars orbiting each other. Gravitational waves are incredibly difficult to detect, but in the last years large-scale observatories, including Advanced LIGO, Advanced Virgo and KAGRA, have reached the necessary sensitivity to observe gravitational waves.

The first gravitational-wave signal observed in September 2015 was produced by two black holes roughly 35 times the mass of our Sun colliding approximately one billion light years away. Since then nine additional binary black hole mergers have been observed. The crowning achievement of gravitational-wave astronomy to date was the observation of two merging neutron stars in August 2017. This signal was special because it was observed simultaneously as a gamma-ray burst by the Fermi observatory and then, following the release of the gravitational-wave sky localization region to astronomers, was observed across the electromagnetic spectrum.

The potential of "multi-messenger" astronomy-observing sources with multiple "messengers", such as gravitational-waves, photons, neutrinos or cosmic rays-is remarkable. We can explore the validity of Einstein's theory in one of the most extreme environments possible. We can make an independent measurement of the rate at which the Universe is accelerating. We can probe the nature of matter deep within a neutron star, where it is so dense that 1 teaspoon of material weighs as much as a mountain on the Earth.

However, all of this requires us to actually observe these gravitational-wave signals, and to do it quickly enough that we can alert external astronomers to search for a coincident signal. In this grant we will develop methods to promptly search data from Advanced LIGO, Advanced Virgo and KAGRA to observe the gravitational-wave signature of merging compact objects. We will ensure that such observations are rapidly localized on the sky and that this information is rapidly communicated to external observers. We will also develop techniques to further improve the sensitivity of these searches, allowing us to dig deeper into the noise, and to observe new types of compact binary mergers that have not been observed to date.

We will also exploit the astrophysical potential of our observations. We will investigate if double black hole systems form from binary star systems, where both stars have gone through a supernova resulting in a pair of orbiting black holes, or if the two black holes formed in isolation and were later came together as a result of interactions in some dense environment. We will also look to probe the behaviour of matter at the core of neutron stars, one of the most extreme environments in the Universe.

Potential impact
The ICG is committed to obtaining impact from its research and as a new faculty member in the ICG, Harry and his research team commit themselves to the ICG's shared vision. As part of the South-East Physics Network (SEPnet; www.sepnet.ac.uk), the ICG has access to a regional network of outreach and employer engagement officers in addition to the SEPnet Outreach and Employability Directors. The ICG also has three full-time staff to support the delivery of impact: Jen Gupta (SEPnet/Ogden Trust Public Engagement and Outreach Manager), Nic Bonne (Isaac Physics Widening Participation Fellow and Tactile Universe Outreach Officer) and Gill Prosser (SEPnet IPS Fellow).

The ICG's impact strategy, which we will be an active part of, is:

Engagement with School Children: Our new schools outreach programme works with partner schools to engage with the same school pupils throughout their school career (ages 9-18). We will deliver workshops and other activities through this programme, using our research to inspire pupils and encourage them to study physics at a higher level.

Engagement with Visually Impaired (VI) Children: Tactile Universe enables people with VI to engage with our astrophysicsresearch. Working with children in primary and secondary schools we will demonstrate that astrophysics is accessible to them. Over the grant period we will nationally launch this project, with international connections in South America (funded by the IAU Office of Astronomy for Development). The importance of the project has been recognised by SEPnet, who awarded the Tactile Universe its Public Engagement Innovation Project award in 2017.

Engagement through Citizen Science: The ICG has a decade of experience with online citizen science projects like GalaxyZoo and the Zooniverse. Zooniverse engages millions of people across the world in 70 active projects, we are one of only two UK universities with institutional membership. ICG provides dedicate support and development to the Zooniverse (Krawczyk) and plan to continue our involvement.

Engagement through Large Events: ICG runs an annual Stargazing Live event in the Portsmouth Dockyard, which was attended by 800 people in Jan 2018. We will hold at least one large-scale public event each year during this grant and support ICG members to create new activities and demos of their research for use at such events. We also support Entropy, an immersive art performance which has reached over 2000 people since 2017. Staff also provide numerous public talks to interested groups (astronomy societies) and in public venues (e.g. Astronomy on Tap)

Student Industrial Engagement: To address the shortage of STEM graduates, identified by the government's Industrial Strategy, we will enhance our training through industry placements for all our PhD students and some PDRAs. Placements will be sourced through our "Data Intensive Science Centre in SEPNet" (DISCNet, discnet.org.uk), an STFC-funded doctoral training centre. We recently received GCRF funding (from STFC) to extending DISCnet training to South Africa (SA-DISCnet), including industrial placements for both UK and African students. ICG will also host regular "Deep Data Dives" (D3) events where PhD students and PDRAs will apply their knowledge and codes to an organisation's data intensive problems. The first D3 will be with Portsmouth City Council in 2018. Staff Industrial Engagement: ICG is developing a portfolio of strategic innovation activities with key external sectors. This programme will use data-intensive skills developed through STFC-funded research and DISCnet to address the "Grand Challenges of Growing AI and Data-Driven Economy" identified in the government's Industrial Strategy. Initial projects are in smart meters, cardiovascular data, and risk analysis of environmental hazards.